The University of Huddersfield and Impress: The Independent Monitor For The Press CIC KTP 22_23 R5

To develop a multi-level, accredited, ethical journalism training programme aimed at both traditional journalists and a new generation of digital content creators.